Enhancing food security through understanding stress adaptation in species used for biocontrol

Biological control using predatory insects and mites is a key strategy in integrated pest management (IPM) for sustainable agriculture. However, the establishment and efficacy of biocontrol agents depend on their thermal tolerance and survival in non-native environments. This PhD project investigates the thermal biology and stress physiology of candidate biocontrol species to assess their potential for use in glasshouse crop protection. By evaluating cold tolerance, overwintering ability, and establishment risk, the research will contribute to regulatory assessments and industry decision-making regarding the use of non-native biocontrol agents. The project, in collaboration with Biobest Group NV, integrates laboratory experiments and field trials to bridge fundamental research with commercial application. Findings will improve risk assessments, enhance the reliability of biocontrol strategies, and support the development of innovative and sustainable pest management solutions.